Staffordshire University and PPS Midlands Limited KTP 23_24 R4

To develop a new innovative tracking solution for crates and pallets that are used in high volume in the food transport/logistics sector. To reduce losses, and improve the effectiveness of pallet delivery in the food supply chain in the future.